New Stream Generation Renewable Support Technology

New Stream Generation Renewable Support Technology (RST) is a first of-its-kind technology that combines cutting-edge renewable generation forecasts with real time pricing and generation data for distribution system connected assets in a streamlined, easy to use desktop tool. The technology supports energy trading opportunities by identifying real-time changes in power supply and demand. This technology is novel because it integrates forecasting and real time market data with hardware controls specific to each asset. This is something that our current in-house tools are not capable of delivering. With underlying data sources constantly growing, the process of recovering, analysing, and actioning them quickly becomes a real challenge. New Stream RST will have the speed to capture this data quickly and efficiently and then act upon it, by sending physical instructions to the asset and trade instructions to the power markets, as well as recording and reporting a broad suite of performance and carbon data that is fully transparent to all stakeholders via the cloud. To be able to combine all these features into one standalone tool would help to significantly optimise the operation of renewable generation.

The technology will also help with accelerating the closure of legacy gas and coal plants in favour of a greener, decarbonized fuel mix by promoting distributed generation assets as more than capable of dealing with the intermittency of renewables.